Autonomous vehicles for wheelchair use

To integrate current methods for autonomous vehicles into an indoor-use wheelchair for paraplegic users. This base system is going to be controlled by a gaze-based interface that decodes high-level action intentions (where a user would like to go) to take him there.